Somatic interactions: a multisensory approach to neurobiology of pain.

Pain is the subjective experience of a bodily sensation as being hurtful. The intrinsically subjective nature of pain produces many difficulties in investigating pain experience, pain mechanisms, and pain control. So far three main factors: attention, beliefs about pain, and emotions are known to either alleviate or increase pain. Surprisingly, the role the image of our body might have on pain experience has been almost completely neglected, even though all experience of pain is inextricably bound to the perception of our body. We suggest that mental body representations offer a new possible method for manipulating and reducing pain sensations. This project uses laboratory experiments in healthy volunteers to explore whether simple manipulations of the perception of one‘s body can reduce experimentally-induced pain. For example, visual illusions will change the represented size of body parts in healthy individuals receiving mildly painful shocks. The effects on subjective pain sensation, and on brain circuits involved in pain processing, are investigated. Consequently, this project provides new experimental tools for pain control, a new scientific model of brain networks for pain, new conceptual insights into the relation between pain and body, and the starting point for an investigation into alleviating pain for chronic pain patients.

Technical abstract
The complex physiological nature of pain, when combined with the multi-dimensional phenomenology of pain experience as revealed in clinical studies, presents not only empirical questions but conceptual puzzles as well. The goal of this project is to cast light on the relationship between bodily sensations and body representations by studying top-down modulation of pain. The objectives of this project are threefold: (1) scientific: to provide a fundamental analysis of pain modulation; (2) therapeutic: to explore possible new ways to alleviate pain sensations in patients; (3) theoretical: to compare pain sensations with tactile sensations, and thus sheds a new light on the perceptual nature of pain. Firstly, relations between body representations and subjective ratings of pain are investigated in a qualitative plus psychometric study. This develops a novel questionnaire identifying sub-aspects of pain, and their relation to static touch and affective touch. The questionnaire may be useful for clinical pain assessment, since current scales treat pain as a unitary experience varying only in intensity.
The cortical bases of somatic interactions between pain, touch and body representation are studied using Somatosensory Evoked Potentials (SEP). The established link between pain and perceived body part size is used as an experimental manipulation with potential therapeutic value. Well-characterised visuo-tactile illusions are used to display participant‘s hands smaller than normal. We predict reduced subjective pain, and reduced pain-evoked activation of somatosensory cortex (SI). Finally, an fMRI study relates extent of pain-evoked activation of SI, perceived limb size and subjective pain ratings. These latter correlations would show the neural basis of the reported relation perceived body part size and afferent input.
The experimental results underpin a theoretical Body representation-Pain model, targeted at chronic pain syndrome. This model is anticipated to combine theoretical views about pain experience, the experimental psychological knowledge about top-down modulation, and neurobiological evidence about brain bases of pain perception and body representations. The model aims to predict the contribution of different signals (afferent, cognitive, affective) to subjective experiences of pain.
In summary, this project will provided vital information on the relation between bodily experiences and mental body representations which might particularly benefit the understanding and treatment of chronic pain.